DemDX Proof of Concept

Dem Dx is a supportive decision diagnostic tool aimed at medical students and health care workers, to aid them in differentiating presenting symptoms and suggesting the critical investigations needed to reach a definitive diagnosis.
It harnesses the power of a unique medical algorithm, verified by artificial intelligence and decades of clinical experience, constructed within an open architecture system to provide a transparent, step by step reasoning process based on clinical signs, symptoms, and historical evidence. This enables medical students and clinicians to take a more structured and thorough approach at the bedside, avoiding unnecessary investigations, treatment and missed diagnosis.
The initial concept to be investigated in this project will be implemented through partnerships with select UK medical schools who have already shown interest in using Dem Dx as an educational tool, supporting medical students in applying their theoretical knowledge to the clinical setting. Ultimately through the power of a collective community of medical students and clinicians, Dem Dx hopes to be the primary platform through which health care professionals can submit contributions, access expert peer reviewed content and the latest evidence based protocols from across the globe. All contributions will be moderated by the Dem Dx team of medical professionals and experts in an ongoing process to keep pace with ever changing world of evidence based practice.
The grant will enable us to prove the concept of Dem Dx, a revolutionary clinical support
tool, harnessing the power of a global community of clinicians to reach a more accurate
diagnosis in a safer, more efficient way.